Detection of Trace dissolved gases using optical fibre cavities

In a collaboration between the University of Southampton's Optoelectronics Research Centre (ORC), the National Oceanography Centre (NOC), and Imperial College, the project will study the detection of ocean pollutants like CO2 and methane by designing, fabricating and testing sensors for monitoring their unique spectral absorption fingerprints in order to understand their evolution and life cycle from the seabed to the atmosphere and vice versa. The project will be based at the ORC, where silicon chips will be fabricated in state-of-the-art clean rooms, but will have the opportunity to conduct experiments at the NOC's world-class facilities, where sensors will be integrated in submarines and gliders at the Marine Autonomous Robotics centre.